Engaging audiences through immersive technology at the Design Museum.

The Design Museum and The Agency of Design are collaboratively researching the application of immersive technologies in museums. The project uses a human centered design approach and to deliver creative, prototyped ideas that use immersive technologies (virtual reality / mixed reality / augmented reality) in exhibits for a forthcoming Design Museum exhibition. The team will also be exploring the opportunity to develop these ideas into stand alone immersive technology products or services targeted at the museum and exhibition industry.